Scalable Machinery Health Monitoring

Integrated Vehicle Health Management (IVHM) and Health and Usage Monitoring Systems (HUMS) have been extensively utilised and proven for Helicopters over the last 25+ years. Condition Monitoring (CM) is becoming increasingly more in demand for a wide range of complex machines in many market sectors, as a means to increase operational efficiency, yet current solutions are expensive and can struggle to support a realistic business case, particularly for smaller installations and applications where no regulatory requirements (for monitoring) are in place. Innovative new systems and capabilities, based on utilisation of technology from the emergent 'Internet of Things', combined with service delivery models, will set a new benchmark in 'state of the art' technological solutions for affordable IVHM/HUMS applications. The objective is to create a scalable and configurable new product, suitable for direct deployment across a range of different vehicles and machine applications, which offers and extends the key benefits of existing high end IVHM/HUMS products at an affordable price, enabling the full potential of this ground breaking technology to be achieved.